Rebalancing the communicative burden: Production and perception of vowel variability in nonnative English speech

Interactions between native and nonnative speakers are increasingly common. Achieving mutual understanding in
this context requires joint effort from both interlocutors. Prior research has focused on how nonnative speech
exhibits unsystematic variability such that nonnative speakers should improve their pronunciation, neglecting the
role of the native listener, who forms half of a communicative pairing and can themselves adapt to nonnative
speech. This project aims to rebalance the "communicative burden", focusing specifically on rhythmically-governed
vowel variability, investigating a) patterns of variability in vowel production among English native and nonnative
speakers; and b) native listeners' adaptation to the variability in nonnative speech.